Grid Forming hybrid Transformer for future distribution Grids (GIFhT-4-eGrids)

This proposal suggests to investigate the use of Grid-Forming Hybrid Transformers (GIFhT) with more advanced control and optimized power electronics to open the prospect of greater flexibility through active network control and the collection of rich data about grid operations.

The UK is committed to achieve net zero carbon emissions by 2050 and therefore the electricity grid will have to cope with the predicted deployment of millions of electrified transport and heating systems. Meeting this unprecedented energy demand will require significant uptake in renewable energy and an increase in both capacity and flexibility of energy networks to deliver the extra demand. On the other hand, the growth in renewable generation and energy storage is changing the nature of power flows in distribution networks, setting tremendous challenges for Distribution Network Operators (DNOs) to meet.

The proposed GIFhT merges the traditional Low-Frequency Transformer (LFT) with partially-rated modern Power Electronics Modules (PEM). The proposed concept blends the robustness, high power efficiency, and low cost of LFT with the extensive versatility of PEM.
The GIFhT concept will be delivered with two approaches, (i) Bespoke design, where GIFhT concept will be given complete freedom to the hardware specifications; including both the magnetic and power electronics designs. This approach aims at unlocking the full potentials of the GIFhT concept, delivering maximum benefits to the network operators when fully replacing existing distribution grid assets. (ii) Retrofit design, which will instead be looking at convenient upgrade solutions to existing distribution transformers; sacrificing potential performance with an answer to the immediate demand for network upgrades at minimal costs and disruptions.